Latin America and the peripheral origins of nineteenth-century international order

Debates about the state of the international order have leapt from academic journals to the front pages of newspapers and into the discourses of policymakers concerned about sustaining cooperation to address global challenges. International order-a complex of international norms, institutions, and practices that helps structure world politics-is understood to be challenged from without by the rise of new powers and weakened from within by a hollowing out of support from key states. This attention has driven scholarly attempts to better understand international order's foundation and evolution-and to criticize assumptions of that order's beneficence.

Many of the norms, institutions, and practices that underpin today's order emerged in the nineteenth century; the great power bargains that shaped the order were intertwined with the expansion of empires and imposition of racial hierarchies. Scholarship in both global history and international relations increasingly understands the nineteenth century as a pivotal moment in the development international order. This project seeks to better understand the role of Latin America in this process-how did Latin American states shape and how were they shaped by their interactions with these foundational international projects? Given its status during this period-mostly independent but bereft of great powers and marginal to European international society-Latin America has been largely absent from discussions of international order or seen through the lens of their relations with the United States. This absence matters if we want to better understand how projects of international order relate to countries outside their cores. Our research will further de-center understandings of international order's creation and examine the constraints and possibilities for peripheral influence.

The period was also pivotal for Latin American state consolidation and international insertion. Latin America was long presumed to be an illiberal backwater during the nineteenth century; however, recent scholarship of the history of political ideas has shown the vibrancy of liberalism and republican projects and practices. Legal history, in turn, has emphasized the relevance of legal traditions and the way in which they informed state formation and international relations. However, we still know little about how domestic and international practices were connected; as such we propose the examination of "Latin America republican internationalism" as a lens through which to examine how domestic politics were manifested in diplomatic practice. The research will benefit global historians, international relations scholars, and historians of republicanism and liberalism in Latin America's nineteenth century.

The project will examine these developments from 1864-1919 through original archival research in Argentina, Brazil, Colombia, Mexico, and the USA. We will focus on key moments, such as international and regional summits and the creation of international organizations, and re-engage the region's international intellectual currents. We seek a better understanding of how republicanism and liberalism shaped Latin American diplomatic practices, how Latin America's peripheral position affected its engagement with projects of order-building, and how its proposals may have influenced practices of multilateralism. The initial period starts with the First Geneva Conference and is marked by the growing domestic consolidation and international economic insertion of Latin America. At a global level, it was characterized by early creation of international public unions and larger projects of inter-imperial international order-building. From about 1889, we enter a second period in which disparate diplomatic initiatives begin to coalesce into forms that resemble today's international organizations. Many of these bodies exist today or have been reborn in the post-Second World War institutional architecture.